A Novel Fungicide Target for Crop Protection from Fungal Pathogens

This project focus on using translational fidelity as a target to kill fungal phytopathogens, for the benefit of crop protection. The work includes testing different agents as inducers of mistranslation, and finding combinations of such agents that work synergistically to inhibit these pathogens.